Control of plant growth and development by ambient temperature

Technical abstract
This project aims to elucidate the fundamental principles that underlie the modulation of plant growth and development by modest changes in temperature. Employing a combination of genetics, molecular biology and protein biochemistry, we will use Arabidopsis thaliana to dissect the molecular mechanism of temperature perception. Understanding temperature sensing and its integration with multitude of other environmental signals are key to define how the environment control plant growth. The knowledge generated could lead to strategies for developing climate resilient crops.